AI-Enabled Reading Software to Support Attention deficit hyperactivity disorder (ADHD) (FocusRead)

FocusRead is a pioneering project designed to enhance the educational experience of individuals with ADHD through a tailored, AI-enhanced reading software. This cutting-edge system integrates seamlessly with existing Learning Management Systems (LMS), providing a cohesive and accessible platform for users. At the heart of FocusRead are three innovative components:

**e-Teaching Assistant**: This feature delivers personalized reading assistance and comprehension strategies in real-time. It adapts to the user's performance, offering quizzes and summaries to reinforce understanding and retention.

**i-Speechifier**: Recognizing the diverse learning styles of individuals with ADHD, the i-Speechifier converts text to speech, enabling auditory learning. Users can adjust the speech rate to match their personal comfort level, making reading a more engaging and effective process.

**i-Editor**: The i-Editor allows users to customize their reading interface, adjusting text size, font, and background colours to reduce visual strain and enhance focus. This feature caters to the unique sensory needs of each user, promoting a more comfortable and sustained reading experience.

FocusRead is dedicated to breaking down the barriers to learning for individuals with ADHD, fostering improved academic outcomes and empowering users to reach their full potential.